PhD project to be confirmed on completion of the training year

MIBTP students undertake training during their first year. This includes taught modules in statistics, programming, data analysis, AI and mini research projects.